Unknown women memorialised: portrait medals in Renaissance Italy

This research project offers the first sustained study of the life and artistic career of the Tuscan artist Pastorino Pastorini (c.1508-1592). Like many Renaissance artists, Pastorino worked across various media and materials, but he is best known today as a portrait medallist. Over 200 medals are attributable to the artist, which mark him as the most prolific medallist of sixteenth-century Italy, but they have been widely dismissed because they do not meet contemporary expectations of the genre (Figs 1, 2). The choice of Pastorino for the subject of this research therefore hinges primarily on the need for a new interpretation of the artist's medals. From this starting point the project will draw on a close combination of visual and material analysis of the surviving medals alongside original archival research to meet two broad aims. First, to reach an understanding of Pastorino's portrait medals which goes beyond their study as finished objects, as found in public and private collections, by considering the circumstances of their conception and production. Second, to determine the extent to which Pastorino's career as a medallist was exceptional or typical, assessing the role and importance of the portrait medal within the patron-artist structures of the sixteenth-century Italian courts, especially Estense Ferrara. More broadly, this semi-monographic thesis will have implications for several aspects of the visual and artistic culture of sixteenth-century Italy, including portraiture, the mobility of artists, and notions of the court artist.